University of the West of Scotland and Kube Networks Limited

To apply emerging management theory and digital transformation knowledge to upskill management, build business resilience and agility and exploit opportunities for enhanced productivity.